Enzyme-based Process for Sustainable fertiliser from poultry manure

Inflation, Ukraine war, the shortage of fuel and gas supply, Brexit, food security and climate change, we address these challenges by enhancing a brand new patent pending biotechnology based process that can improve the current organic fertiliser manufacturing process effectively, reduce the reliance on natural gas, and improve food production with lower cost.

In this application, we will explain why and how the enzyme technology could do what it claims to deliver. The claims will be tested by our partner research organisation: The Biorenewables Development Centre (BDC). A Lifecycle Assessment (LCA) will be carried out by top UK Agricultural University: Harper Adams University (HAU, subcontractor to LOHAS Recycling) to see the sustainability of the enzyme-based process.

Organic agricultural waste, such as livestock manure, contains valuable nutrients for plants' growth, especially poultry manure, its balanced blend of nutrients, as a perfect feedstock to manufacture organic-based fertiliser, that is suitable for a wide range of crops and leafy plants and vegetables. However, without the effective and sustainable technology and process to manage and treat the poultry, the bio-based material brings negative environmental impacts, such as ammonia emission, GHG emission and river pollution.

Previous work has been done on processing the poultry manure from a random choice of farms in England and Mid Wales, including broiler farms and egg farms. The output from the enzyme-based process has been tested for its safety (free from pathogens) by Sci-Tech, and its nutrient content and organic matter comparing before and after the process by NRM. The 12 months self-funded tests and trials have supported our application and our process in treating animal by product: poultry manure, has been successfully approved by Animal and Plant Health Agent as a new method.

We have also carried out a commercial project with HAU on the broccoli growth trials to test our novel fertiliser. The results are positive: stable chemical form, rich in organic matter, odourless after field application (because it is fully fermented), perform well in combination with synthetic fertiliser for the best Nitrogen Usage Efficiency, but maintaining the yield.

This call offers an opportunity for the UK science research and innovation base collaborate to address the challenges. We aim to turn the challenge of problematic manure feedstock into golden opportunities with the unique enzyme technology for a more resilient and sustainable UK organic-based fertiliser manufacturing industry.